Automated Transmission Laser Alignment System (ATLAS)

CNR Services International Ltd delivers leading-edge engineering design services to a wide
range of industry sectors. From concept generation and development, through the design and
optimisation of the product, to the effective integration into the manufacturing process, CNR's
dedicated team of specialist engineers, designers and scientists help customers achieve the
results they are looking for.
There is a large global fleet of helicopters in service with a significant and accelerating
growth of new-build helicopters being added to the market over the next decade and beyond.
A key element of helicopter manufacture and heavy maintenance is the accurate alignment of
the helicopter’s transmission shafts. The methods used currently for this are manual and very
time-consuming.
CNR sees an opportunity to design and supply equipment to automate these processes
providing users with a significantly quicker and more accurate method of aligning helicopter
transmission shafts than is currently available. If successful, the CNR-designed Automated
Transmission Laser Alignment System (ATLAS) will have a significant market impact.
This project will investigate the market to understand the commercial viability and potential
market for the CNR ATLAS system.
Users of the ATLAS system will see significant process, operational and financial benefits by:
reducing helicopter manufacturing costs and lead times; reducing helicopter maintenance
costs and lead times; reducing operational noise to the benefit of aircrew (health and safety)
and passengers (premium ride perception); increasing the serviceable life of components
saving costs and being environmentally beneficial.
These benefits to helicopter operators, manufacturers and 3rd party repair and overhaul
organisations are the critical issues to be assessed through this project.